'Bilateral ESRC/FAPESP' Perpetration of intimate partner violence by males in substance abuse treatment: a cross-cultural research learning alliance

Context
Intimate partner violence (IPV) (physical, sexual or psychological abuse) occurs in all countries, cultures and among all ethnic groups; however, there are culture-specific characteristics that need to be considered in prevention and treatment including: cultural definitions and expectations of appropriate sex roles, belief in the inherent superiority of males and acceptability of violence in conflict resolution. Despite this, our understanding of the role that cultural beliefs play in IPV perpetration is limited.

Males in substance abuse treatment are more likely to be violent towards their female partners than non-substance abusers. Research suggests that 34-68% of men in substance abuse treatment have a history of IPV. Despite this, many perpetrator interventions do not address substance use, and therefore, reach far fewer individuals than substance abuse treatment programmes could. As a result, it has been argued that treatment for IPV should be integrated into substance abuse treatment. Currently, most substance abuse services lack the competencies to respond effectively to IPV. Few studies have examined IPV perpetration among substance abusers. None have examined cross-cultural issues.

Aims
This project will examine and compare the prevalence and cultural construction of IPV perpetration by males in substance abuse treatment in London and São Paulo. In addition, current policies, treatment protocols and care pathways for male substance abusing perpetrators in both countries will be reviewed, and key stakeholders interviewed to identify the barriers and facilitators to working with this client group. The research will inform the development of an evidence and theory based cross-cultural capacity framework for working effectively with male perpetrators in substance abuse treatment. An International Learning Alliance Steering Group of expert academics, practitioners and policy makers from England, Brazil, Spain and the US will be established at the initiation of the project; to strengthen and support the exchange and dissemination of information, research, best practice and policy, and to determine how alcohol and drug services can best respond to IPV perpetration. In addition, local Learning Alliance networks of service users and providers, policy makers and academics will be established in both London and São Paulo to develop cross-sector solutions to this complex problem, building on the knowledge transferred from this project into practice, thereby improving interventions for substance abusers who perpetrate IPV.

Potential applications & benefits
The major potential benefit of this project is the capacity framework, developed collaboratively and inter-disciplinarily by members participating in the International Learning Alliance Steering Group and the local Learning Alliance networks in London and São Paulo. The framework will consider how best to identify, assess and respond to intimate partner violence in substance abuse treatment and will clearly lay out the expected minimum standards for practice in working with perpetrators for the three levels of the substance abuse treatment workforce.

The mainstreaming of IPV perpetration interventions to substance abuse treatment will ensure that perpetrator interventions reach a wider number of perpetrators than the Criminal Justice or Domestic Violence programmes alone and may decrease substance use and violence and improve the family functioning as a whole. In addition, these local partnerships between the substance abuse and domestic violence sectors will foster collaborative and cross-agency working; and raise awareness of the need for integrated policy for both sectors.

Annually, IPV costs in the UK are estimated at £36.7 billion. Potential benefits of this work include the reduction of IPV perpetration by male substance abusers that should lead to a reduction in the resulting financial burden.

Potential impact
Economic impact
With the total annual cost of IPV in England and Wales totalling over £15 billion(Walby, 2004), an effective response to IPV perpetration among substance users could reduce the economic and societal costs considerably. To see such a change would require the capabilities framework to be taken up across all of England, staff to be trained and interventions to be delivered. Therefore, the economic impact could be seen in the longer term(5-10 years) from the completion of the project.

Increasing effectiveness of practice and policy
The major potential benefit of this project is the development of a capacity framework and resources to assist the substance abuse treatment workforce to improve identification and service response to males who perpetrate IPV. The mainstreaming of IPV interventions to substance abuse treatment will ensure that IPV interventions reach a wider number of perpetrators than the Criminal Justice or Domestic Violence programmes alone and may decrease substance use and violence and improve the family functioning as a whole and human rights.
The Capability Framework would ensure a more standardised and consistent approach to workforce development in this area, thus leading to increased detection and intervention. Dissemination of the Capability Framework for service abuse treatment services, is expected that the project and Learning Alliance will enhance staff competencies in working with IPV perpetrators who are substance users, and improve outcomes for victims in London and São Paulo. Guidance will be cross-cultural and therefore applicable to other countries and cultures other than the ones involved in this project. The impact of the capabilities framework could be seen immediately following the completion of the project and would be expected to increase as the framework became integrated into standard practice.
In addition, the development of local Learning Alliance partnerships between the substance abuse and domestic violence sectors will foster collaborative and cross-agency working; and raise awareness of the need for integrated policy for both sectors. CRI and Blenheim drug services are national service providers of substance abuse treatment enhancing the reach and impact of the Framework. Both providers have highlighted their support to addressing this complex issue in practice. By involving local commissioners and local and national policy makers in the Learning Alliances, then the likelihood of the project influencing future policy will be enhanced. Furthermore, Respect have a lobbying role with central government, therefore, this will ensure that substance use and IPV remain on the political agenda. Such enhanced relationships could be forged during the project but would be expected to take 3-5 years for a policy to be developed and implemented nationally.

Societal impact
IPV is associated with poorer mental and physical health, substance abuse and HIV risk behaviours among victims (Golding, 1999;Campbell et al., 2002;Frye et al., 2007). In England and Wales, at least 750,000 children witness IPV every year. In addition, 52% of child protection cases involve domestic violence. Studies report that around 40% of men who perpetrated IPV were also violent towards their children (Slep & O'Leary, 2005). Males are more likely to become perpetrators of severe partner violence if they had witnessed interparental violence(Seabury et al., 2010). Both witnessing interparental violence and suffering physical abuse as a child result in an increased likelihood of mental health and substance abuse problems(Kernic et al., 2003) and IPV(Gil-Gonzalez et al., 2007), thus continuing the inter-generational cycle of substance abuse & violence. Improving the response to IPV perpetration by substance abuse treatment services should result in perpetrators' families experiencing less violence and associated consequences; and lead to breaking the intergenerational cycle of violence.